Project Themis

The construction and manufacturing industries face a persistent challenge: low margins and complex projects that often spiral over budget and timeline. Introducing Project Themis, a ground-breaking addition to Workstream that harnesses the power of AI to transform project delivery and unlock unprecedented profitability.

Developed by industry-leading developers and data scientists, Project Themis goes beyond existing solutions by offering a holistic approach that empowers every stakeholder in the construction value chain. It addresses the fundamental issues plaguing projects: inefficient communication, opaque finances, and manual processes.

Here's how Project Themis delivers revolutionary insights and drives transformative results:

* Real-time visibility, and real-time savings: Gain an instant, comprehensive picture of project progress and costs. Identify and address issues proactively, reducing rework by 50% and saving millions in wasted materials and delays.
* AI-powered risk radar: Project Themis analyses communication between stakeholders, flagging potential contractual issues and red flags before they escalate. This proactive approach minimizes disputes by 50%, saving time and legal fees.
* Streamlined finances, and accelerated cash flow: Automate invoicing and payment processes, freeing up crucial resources and boosting payment collection by 50-100%.
* Environmental champion: By minimizing rework and optimizing material usage, Project Themis helps reduce the project's carbon footprint by 5-10%.
* Less staff, more efficiency: Automate manual financial tasks and slash staffing costs by 25% or more - take on more projects

Project Themis' innovation sets it apart:

Comprehensive: Unlike competitor solutions, Project Themis connects the entire supply chain, from developers to workers, ensuring no information falls through the cracks.

AI-powered insights: Our platform doesn't simply track data; it analyses it. Real-time insights enable proactive decision-making and issue resolution.

LLM-powered contract analysis: Our revolutionary Large Language Model AI automatically evaluates contracts, extracting key details and preventing costly disputes.

Automation: Say goodbye to tedious manual tasks. Project Themis automates financial processes, saving time and boosting efficiency.

Built for construction: Designed with the unique needs of construction companies in mind, Project Themis is intuitive and user-friendly, even for non-technical users.

Project Themis is not just software; It's the future of the economy, delivering unprecedented transparency, efficiency, and profit potential. For investors, it's an opportunity to be at the forefront of a game-changing innovation. For construction companies, it's the key to unlocking the elusive combination of profitability and sustainability.